Advancing environmental DNA (eDNA) observation of marine and coastal biodiversity

Biodiversity assessment is now possible with environmental DNA (eDNA) metabarcoding, however further innovation in eDNA-based monitoring is needed to support the broader application of the approach. The coastal marine environment contains vast biodiversity that underpin ecosystem functions and services, representing invaluable natural capital. The project will develop, optimize, and validate a rapid eDNA-based approach for marine and coastal biodiversity assessment, covering the full range of biodiversity from microbes to mammals. The project will be based around the Plymouth Sound National Marine Park and the Western English Channel, encompassing a range of habitats.